The Universe Connected: Real-Time Analysis for the science drivers of the future

My Future Leaders Fellowship has proven that analysing data in real-time before it is stored can increase the precision and reduce the costs associated with the enormous amounts of data produced by large-scale, cutting-edge science experiments. In my Fellowship continuation, I will apply the lessons learned in the first fellowship period to the future of Particle Physics experiments, where, in the quest to understand our universe, data rates are expected to be even larger. Traditionally, experiments have reconstructed particle collisions in 3D, providing an image of the collision which can be studied by analysts to look for new physics. As collisions become larger and more complicated, this reconstruction becomes increasingly challenging with current computing technologies. In my continuation I will add a fourth dimension, timing, to the real-time reconstruction of particle collisions in order to reduce this complexity and increase the precision to which we can probe the universe at the smallest scales. I will lead international R&D activities to study the way in which we process this data using commercially available technologies to ensure that future experiments can continue to process the wealth of data they are expected to produce.